Self-support diagnosis

Inovaris want to develop an online business diagnostic based on their advanced knowledge of the business support arena and services available. This will be open to all companies to use for their growth development.